STACK: STACKABLE SURFACE RATIONALIZATION FOR FREEFORM ARCHITECTURAL DESIGN

STACK will pioneer a mathematical framework and develop computational design tools for freeform surface stackability complemented by 3D elastica theory, unlocking the potential for advanced digital fabrication workflows, such as hot blade cutting, demonstrating our technology's capabilities within the Architecture, Engineering, and Construction (AEC) sector.